Automated evaluation of eczema severity scores for any skin colour in clinical and research practice in children and adolescents

Eczema is a relapsing-remitting inflammatory skin condition with a world-wide prevalence of upto 20-25%. Eczema treatment needs dynamic adjustments by clinical guidance based on accurate skin assessment. However, judging eczema severity during telemedicine by vide-calls is more difficult, particularly disadvantaging patients with non-white skin due to variable clinician expertise. With telemedicine likely to stay, accurate automated evaluation of eczema severity using AI to assist clinicians and patients is urgently needed. We recently developed EczemaNet, a prototype novel computer vision pipeline for automated evaluation of AD severity from camera images (Pan et al. 2020). EczemaNet uses a convolutional neural network (CNN) that first detects eczema areas from camera images and then makes probabilistic predictions of the severity of seven clinical signs of eczema, using multitask learning, ordinal classification, and ensembling over crops. This project aims to improve the interpretability and performance of EczemaNet for practical clinical use. For example, we will address the bottleneck of a limited size of the dataset (photos with severity scores assigned for seven disease signs) by creating synthesized images using generative adversarial networks (GANs). We will develop an effective algorithm to create synthesised images with corresponding seven disease signs, for example, based on cycleGAN. The developed EczemaNet will address the clinical need to standardise evaluation of objective eczema severity scores, reduce inter-observer variation, and increase the reliability of assessment of clinical signs.